Signalling: Explaining the breakdown in proteostasis across the lifecourse

Technical abstract
We propose a concerted attack on understanding this collapse in proteostasis with age, its contribution to physiological decline and how this might be reversed. This will entail a comprehensive analysis at scale of endogenous protein aggregation and poly-ubiquitylation (poly- Ub) across different cells, tissues, sexes and organisms to better understand conserved features and the extent to which aggregating proteomes contribute to the heterogeneity of the ageing process.